Studies of neutrino interactions with the T2K Experiment

The aim is to study neutrino interactions in matter using the near detector suit of the T2K Experiment, feeding the results in to the global neutrino oscillation fit. In addition, the student contribute to the upgrades of the T2K near detector.